Global Register for Energy Efficient Numerical Simulation (GREENS)

Engineering complex products (aircraft, buildings, wind turbines & motor vehicles) makes extensive use of HIGH FIDELITY COMPUTER MODELLING. This requires POWER-HUNGRY COMPUTER HARDWARE & specialist software. A bewildering array of options is presented to the end user: hardware, software & algorithm selection – with their own measures of “performance”. Value chain stakeholders would benefit from a STANDARD MEASURE OF ENERGY EFFICIENCY (EE) – so that the DEVICES, SYSTEMS and SOFTWARE ENERGY USE can be MEASURED and CHARACTERIZED. This will INFORM USER CHOICES, and MOTIVATE component IMPROVEMENT with a SPECIFIC VALUE PROPOSITION. GREENS will ESTABLISH THE FEASIBILITY, bringing together SMEs Zenotech Ltd and Digital Engineering Ltd with Bristol University and GLOBAL SIMULATION LEADER ANSYS. CFMS (Bristol & Bath Science Park) will ensure WIDER DISSEMINATION via its industrial associate network.